Novel sources for quantum entanglement

The project consists in developign a series of new methods for the efficient generation of entangled photons and the characterisation of their entanglement. The goal will be to demonstrate the feasibility of these sources and methods by applying them to imaging technologies that reply exclusively on entanglement.
The starting point will be recent demonstrations of photon pair generation using Sagnac interferometer configurations. The goal will then be to demonstrate entanglement in an efficient manner, maybe using also camera technology. This in turn will allow to then attempt to image entangled states through a metasurface that has specific hologram imprinted that responds only to certain polarisations.
This will then lead to the first demonstration of imaging approaches that require entanglement in order to decode information contained, for example, in a metasurface or, more in general in any spatial light beam shaping device.